University of Essex and Ocado Central Services Limited

To develop a demand forecasting model for the routing system to better estimate the cost of delivering a customer’s order by incorporating future demand. To develop a dynamic slot pricing policy to sway customers to delivery slots which are more efficient to deliver to.